Coolbytz - The only transparent and sustainably focused marketplace for connectivity and infrastructure.

The Coolbytz platform will allow digital infrastructure to be bought and sold remotely, providing processes for verification of technical specifications and environmental sustainability.

We are on a mission to build trust, standardization, efficiencies, and sustainability within the datacentres and connectivity infrastructure sector. Aided by machine learning, artificial intelligence and blockchain, we are engineering a world-first platform capable of delivering end-to-end transparency and transactions all in one place. Our algorithms will generate an unbiased, real-time and sustainably aware marketplace where buyers and sellers from the private and public sector can converge to transact pre-verified assets at scale.